The role of phengite in volatile cycling in subduction zones

This project studies how phengite records transport of volatiles in subducted crust by measuring
its nitrogen, boron and halogens contents and variations at the micrometre scale in highpressure
rocks.